Influence of host genotype on take-all inoculum build-up in the soil

Technical abstract
Take-all, caused by the fungus Gaeumannomyces graminis var. tritici, is a damaging root disease of cereals. In individual fields,, the disease can be avoided if alternate susceptible and non-susceptible crops are grown, i.e. in a cereal/break-crop rotation. However, It becomes a problems arise when two or more cereal cropss are grown consecutively, which is now common practice. The fungus survives between crops as mycelium in or on host residues, which is the most important source of inoculum for the following crop. Previous work at Rothamstedi n the 1970s has shown that take-all inoculum starts to build-up in the soil in April/May and, in favourable conditions, continues through to harvest.

Recent results from within the WGIN programme suggests that cultivars may differ in their ability to build up the take-all fungus in the soil when grown as a first crop, i.e. At the start of the take-all epidemic. This may have important implications in future plant breeding, as well as, take-all management.

More information on this phenomenon is required on the currently grown cultivars, i.e. Those on the recommended list, and on different soil types. Results from these studies will be used to design field experiments to create different take-all disease pressures for a second wheat crop. This will test the hypothesis that cultivars may also differ in their susceptibilty/tolerance to take-all under different disease pressures.